Novel low viscosity wheats for distilling

A new collaboration beween industry and academics has been funded which aims to utilise a novel non-

GM approach to improve a major UK crop. The project, which involves Rothamsted Research and two

industrial partners, The Scotch Whisky Research Institute and Limagrain UK, will run from 2015-2018. A

successful outcome will demonstrate the potential to greatly accelerate development of novel varieties

of crops for different end uses.